Ancient sedimentary processes on Mars at the ExoMars 2022 landing site and beyond

Numerous sedimentary rocks have been observed from orbit on the surface of Mars, which are indicators of a past climate that could support liquid water and possibly life. This project will use data from remote sensing and the ExoMars Rosalind Franklin rover to characterise the formation environment of ancient sedimentary basins at the Oxia Planum landing site and more regionally on Mars.